Birmingham City University and Tooling 2000 Limited KTP 22_23 R4

To develop and implement strategic management capabilities in the area of position, product, and business model innovation and marketing, stimulate new product development, facilitate the onshoring of items currently manufactured overseas, and bring about organisational change.